US–UK AI-Sec: Secure NoC Architectures for Deep Learning Systems

Artificial Intelligence (AI) systems are becoming increasingly common in everyday technologies—from smartphones and smart homes to healthcare devices and autonomous vehicles. These systems often rely on powerful hardware accelerators to process large amounts of data quickly and efficiently. However, as these accelerators become more complex, they also become more vulnerable to cyberattacks.
This project focuses on a specific type of hardware called a Network-on-Chip (NoC), which connects different parts of an AI accelerator. While NoCs improve performance, they can unintentionally leak sensitive information through patterns in timing and data traffic—known as side-channel attacks. These attacks can allow malicious actors to reverse-engineer AI models or extract private data, even when the system appears secure.
Our research aims to understand how these side-channel leaks occur in NoC-based AI systems and to design new hardware features that prevent them. We will use advanced simulation tools to model these attacks and test potential countermeasures, such as randomised data routing and secure memory placement.
The project is a collaboration between Queen’s University Belfast and the University of Maryland, combining UK and US expertise in hardware security. It will produce open-source tools, design guidelines, and secure hardware prototypes that can be used by chip designers and researchers worldwide.
By making AI hardware more secure, this project supports safer applications in critical areas like healthcare, defence, and finance. It also contributes to the UK’s and US’s strategic goals in building trustworthy and resilient semiconductor technologies.